Quantifying & enhancing understanding of the carbon benefits & scaleability of habitat restoration through AI, remote sensing & socioeconomic analysis

This research will develop innovative methods to map and monitor habitat restoration, assess restoration methods impact upon carbon sequestration and storage, and evaluate the economic incentives for landowners to accelerate Nature-based Climate Solutions (NbCS) across the UK.